Quantitative analysis of head impacts and concussion in rugby from live data

The PhD research focuses on understanding how different types of impacts in rugby affect players, specifically their major organs such as the brain. The research requires accurate impact data to be collected from working with a rugby team which will be converted to forces and point loads, that are required for the FEA model created by a different PhD student.